Marine PP Fluid Dynamics

We are working on an extremely distributive and innovation technology in marine energy. The technology we have developed uses a form of hydropwer and pressure gradient technology to generate electricity from subsea oceanic environments.